Periods in a Pandemic: how UK period poverty initiatives are managing with Covid-19 related challenges

Period poverty refers not only to economic hardship with accessing period products, but also to a poverty of education, resources, rights and freedom from stigma for girls and menstruators (1). Since March 2020, and the introduction of lockdown/social distancing measures as a result of the Covid-19 pandemic, more than 1 of every 10 girls (aged 14-21) cannot afford period products and instead must use makeshift products (toilet roll, socks/other fabric, newspaper/paper). Nearly a quarter (22%) of those who can afford products struggle to access them, mostly because they cannot find them in the shops, or because their usual source/s is low on products/closed (2).

Community /non-profit initiatives face new challenges related to Covid-19 lockdown measures as they strive to continue to support those experiencing period poverty. Challenges include accessing stocks of period products, distribution of products given lockdown restrictions, availability of staff/volunteer assistance and the emergence of 'new' vulnerable groups. There is an urgent need to capture how initiatives are adapting to challenges, to continue to support the needs of those experiencing period poverty during the pandemic. This data is crucial to informing current practice, shaping policy, developing strategies within the ongoing crisis and any future crises, and ensuring women and girls' voices are centralised.

The project builds upon existing limited knowledge by providing insight into how UK based initiatives and projects are mitigating challenges linked to Covid-19, by examining how they are continuing to meet the needs of those experiencing period poverty and identifying any gaps in provision.

1. Montgomery P., et al., 2016. Menstruation and the Cycle of Poverty. PLoS ONE 11(12): e0166122.
2. Plan International UK, 2020. The State of Girls' Rights in the UK: Early insights into the impact of the coronavirus pandemic on girls. London: Plan International UK